AIRaCor

AIRaCor is about the research into Artificial Intelligence enabled quality defect identification and corrective action. This research if successful will significantly enhance an existing product call RaCor.

AIRaCor will utilise advanced digital technologies to ensure seamless communication throughout the supply chain; connecting proven engineering tools and processes to rapidly identify and resolve non-conformances.